The Value of Commercial Arts and Culture: A comparative mixed-methods approach to the reception of popular culture

This project explores the cultural and aesthetic value of commercial culture and arts, focusing on six main areas of contemporary popular culture: film, television, popular music, video gaming, popular literature and comedy.

Aesthetic and cultural value are of great importance. In our daily live we constantly make decisions about which forms of culture, art and entertainment we engage with; what texts, works and genres we enjoy, and which ones we value. The vast majority of these are commercial produced. Scholars of many disciplines across arts and humanities, in turn, are tasked to assess the relative worth of different works and objects of art and culture.

Yet, methods to evaluate, let alone quantify, cultural value have remained highly controversial, often either focusing solely on process of the production of arts and culture (artists, authors and industries) or conversely only studying uses of popular culture and arts by users alone. There are no objective criteria by which we can determine the aesthetic value of a given object, work or genre - and, as some sociological research has demonstrated, the cultural hierarchies that underpin many of our experiences of popular culture and arts reflect and sometimes legitimise existing hierarchies and inequalities in society.

This project therefore seeks to understand aesthetic value not as something that is bound up with a given work of art or text, but that is located in the interaction between culture/art and recipient. Drawing on the notion of 'horizon of experience' the project explores to what extent texts and works in the six different fields of commercial popular culture studied in this project challenge audiences' previous experiences, preferences and expectations and facilities a 'horizontal change' that enriches and broadens previous experiences. This study of intrinsic cultural value in the reception of popular commercial art and culture is supplement by the study of extrinsic social value: the degree to which users, enthusiast and fans experience film, television, popular music, video gaming, popular literature and comedy as pleasurable and enjoyable, becoming an affective part of our identities, and contributing to our wider engagement with culture, arts and society.

We do so by employing two different methods from social science research: firstly, based on the analysis of past surveys, we will design and conduct a survey across the main fields of commercial popular culture and arts. This survey will reveal a number of characteristics about the audiences for different fields and genres in commercial arts and culture, including their age, sex and occupation, their values, cultural preferences, consumption patterns, and media usage. Secondly, on the basis of different groups identified in the survey we will select a total of 24 participants, four each from the fields of film, television, popular music, video gaming, popular literature and comedy, for in-depth follow-up interviews in which we explore the history of interviewees' enthusiasm and engagements, and the role that particular fields of popular commercial culture music plays in their everyday life and their sense of identity. Using both methods in parallel will allow us to achieve the following aims:

- To identify how and under what circumstances commercial culture and arts enriches and broadens the experiences of users and readers.

- To reveal significant variations in the degrees that different fields of commercial culture and arts enrich and broaden the experiences of users and readers.

- To explore and document how commercial culture and value become important sources of enjoyment, well-being, belonging and wider participation in cultural life.

- To develop and assess research strategies that successfully use a combination of surveying and interviewing methods which are particularly suited to cultural value in commercial arts and culture.

Potential impact
Far from being a singular concern of scholarly appreciation and classification, the systematic study of the value of art and culture is of significance to a range of user groups and thus directly and indirectly aids economic sustainability, cultural and social reflection and progress, and individual well-being. In exploring the engagements with six distinct fields of popular, commercial arts and culture (film, television, literature, popular music, gaming and comedy) this study offers a particularly broad scope that will allow different user groups to explore, address and utilise different formations of cultural value within and across different fields of commercial, popular culture and arts.

In studying both the intrinsic value of popular commercial culture and arts through the notion of the horizon of experience - and thereby assessing the degree to which different works and genres in commercial culture and arts challenge and broaden past experiences and understandings of the world around us - as well as the extrinsic value of commercial culture and art manifested in forms of enjoyment, belonging and wider social and cultural engagement, this research will offer benefits to the following user groups:

(1) Cultural policy aimed at (a) legislating the relationship between publicly funded and commercial arts and culture and (b) seeking to support the growth of creative industries as significant contributor to the UK economy will benefit from the development of new methodological approaches to the study of intrinsic and extrinsic cultural value as well as from the empirical findings of this project, which enable comparative studies of different fields of commercial culture and arts.

(2) The typologies of audience engagements resulting from this research as well as the mapping of the relationship between engagements in different fields of popular culture among contemporary users and consumers will assist those concerned with planning and developing commercial strategies in the commercial creative industries.

(3) The study of intrinsic cultural value in turn will offer important insight about inherent challenges and value in engagements with different forms of commercial culture and arts to creative professionals in the creative industries.

(4) Finally, questions of cultural value are also of significance to those who regularly and often affectively engage with popular, commercial arts and culture: the general public and in particular frequent users, enthusiast and fans. Studying intrinsic and extrinsic cultural value, inviting members of the public participating in the survey and interviews to recount their uses and evaluations of commercial arts and culture, and disseminating our research findings through a website aimed at a general audience - and thus inviting members of the public to compare their own cultural experiences and assessments of value to our findings the project actively fosters public engagement with question of cultural value and advances forms of reflective citizenship, as well as the public engagement in social science.